Sheffield Hallam University And BS Stainless Limited

To develop and embed methods of heat transfer analysis and corrosion resistance evaluation in the design of protective insulating jackets for petroleum pipelines and tanks.